Liverpool John Moores University and Used Kitchen Exchange Limited

To develop a scale up strategy for the used and ex-display kitchen business, creating best practice for sustainable growth, and to capitalise on growth in new home furnishing markets.